Raincatcher Low Flush

The Raincatcher low flush is a combination of 2 already existing new water saving products; a rain water harvesting system and a air lift low water use toilet system.The Innovative concept is simple, effective and low cost whilst making a positive impact on reducing the flow of waste water to the main already over manned water ways and below ground drainage systems in the UK.Component Parts consist of a Raincatcher filter and slim line wall mounted water storage tank ( or multiples if looking to increase capacity ) combined with a new unique toilet system that requires no pumps, no electronic valves and minimal component parts.The Raincatcher Low Flush;1. Low cost, low maintenance with minimal working parts2. User friendly and simple to understand3. Ideal choice for new build projects4. Fully compliant to BS EN 1717 / BS 8515, water regulations and The Code for Sustainable Homes5. Full training provided for all installers ( not optional but free of charge )Save your rainwater water, save your money, save your environment - Raincatcher Low Flush